Engineering bio-recorders to permanently record environmental events in the yeast genome

We aim to engineer cellular recorders in yeast to track intracellular and extracelluar biological events over time across living cells and cell populations. This is a hardcore synthetic biology project, which is a priority area for the BBSRC. It will develop novel transformative technologies which allow researchers to capture environmental and cellular events by faithfully recording them into the genome. The project also involves mathematical and computational approaches to record, retrieve and error-correct biological and digital information. In terms of applications, biorecorders can be deployed to real time monitor human health (healthy country), chemical and biological threats (resilient country) and environmental impacts over an extended period of time.